AgenticDeviceShield: An Autonomous and Explainable Cyber Defence on Mobile Devices Using Knowledge Augmented Agentic AI

Smart mobile devices, including smartphones and tablets, are now central to everyday life, enabling access to banking, healthcare, digital identity, education, and professional services. For billions of users, these devices are used as the primary and often sole interface with the digital world. By 2026, smartphones are expected to be the dominant access point to online services globally, making the security of personal and mobile smart devices a critical societal concern.

Although modern mobile operating systems have significantly strengthened kernel-level security, the nature of cyber threats targeting smart devices has shifted. Rather than exploiting low-level technical vulnerabilities, attackers increasingly target human behaviour and contextual trust. AI-driven social engineering, deepfake-enabled phishing, malicious sideloaded applications, spyware, and zero-click attacks routinely bypass traditional mobile security controls. This has created a growing paradox: smartphones and tablets are technically more secure than ever, yet users face increasingly personalised and adaptive attacks that existing defences struggle to detect or explain.

Mobile cybercrime continues to escalate at scale. In 2024, over 33 million mobile malware and phishing incidents were recorded globally, with Android-specific threats increasing sharply into 2025\. Today, approximately 5.7 billion people use smartphones worldwide, and more than half of enterprise cyber incidents now involve mobile devices as an initial or enabling attack vector. The impact is unevenly distributed. Older adults, individuals with limited digital literacy, and users who rely exclusively on smartphones or tablets for essential services experience disproportionate harm. For these users, a single device compromise can lead to cascading consequences, including financial loss, identity theft, loss of access to healthcare services, and long-term digital exclusion.

Despite these risks, most mobile security solutions remain cloud-dependent, signature-driven, and reactive. Such approaches assume constant connectivity and technical confidence from users, causing protection to degrade in low-connectivity or offline environments. Moreover, opaque detection and response mechanisms undermine user trust and understanding.

The **AgenticDeviceShield** project addresses this gap by developing an **autonomous** and **explainable** cyber defence system embedded directly on personal and mobile smart devices. Using lightweight, knowledge-augmented agentic AI, the system performs continuous on-device monitoring and local threat reasoning without transmitting personal data to the cloud. By operating entirely on-device, AgenticDeviceShield delivers privacy-preserving, low-latency, and offline-resilient protection, while providing clear natural-language explanations that enable users to understand risks and defensive actions regardless of technical expertise.